Next Generation Battery Electrode Production

Inition will develop particle alignment technology as an industrial process for battery electrode manufacture. From preliminary results particle alignment greatly reduces electrode charge transfer resistance which in turn enables the production of significantly thicker electrode than industry standard without losing power capability or energy density.

This project will involve a full characterisation and optimisation of our current process combined with development of our production machinery to fully exploit the benefits of the process and enable full control of it. By the end of this project we will have optimised particle alignment for energy consumption and time and we will be able to control alignment depending on the performance we need from the electrode being produced.

Outputs of the project will include full mulitlayer pouch silicon and graphite batteries made using our alignment process whose performance will be independently validated by a third party against industry standard silicon and graphite pouch cells. Our full pilot line will be redesigned and optimized for particle alignment. We will also produce full concept and design drawings of a scaled up production battery electrode alignment machine.